Moving beyond the binary: Young people and support, ensuring social policy meets diverse needs.

The past decade has seen a significant shift in the public visibility and recognition of Trans individuals
across legal, political, global communities and the media. Through this visibility and recognition, there
have been improvements in and challenges to rights, support, and societal perception. To date, research
regarding trans individuals has primarily focussed on binary medical and psychological support whilst
only scratching the surface of Non-binary gendered people, there lived experiences and support
requirements and very little regarding Non-binary gendered young people.
This project will explore Non-binary gendered young people's experience of support, what support for
these individuals might mean and what changes need to be made to support these individuals better.
This project will use a new materialist approach to move beyond the human and psychomedical to
Include and analyse the broader environments, interactions and events and their relation to Non-binary
gendered young people and support. The research methods will be semi-focussed interviews and
participatory action research to allow the participant's voices to be at the core of this research and have
effective change for the future.